Queen's University Belfast and Ove Arup & Partners Limited

To create a tool 'Resilience for Planning and Development' model, to enable policy makers to test the impact of planning decisions on a city's resilience , specifically regarding land use planning and development, with Belfast, Northern Ireland providing the project test base.